SuperNEMO Commissioning and Sensitivity Demonstration

Potential impact
Although our objectives are largely scientific in nature, our
work will have wider impact, including:

- industry. The SuperNEMO project members maintain close
links with a number of companies including but not limited to
Hamamatsu (Photomultiplier manufacturer, Japan), ETL
(Photomultiplier manufacturer, UK), ELJEN (scintillator
manufacturer, US) and ENVINET (scintillator manufacturer, Czech
Republic). We will maintain these links, continuing to test
new products and provide feedback to manufacturers where
appropriate.

- security applications. Members of the UK SuperNEMO collaboration
have used their experience to propose and develop two prototype
detectors that use cosmic rays to passively monitor volumes for
the presence of suspicious materials. We will continue to work
on potential applications of technologies related to the
SuperNEMO project.

- society at large. We plan a media campaign to coincide with
the start of SuperNEMO operations. SuperNEMO provides
visually striking images of double-beta decay due to the
full event reconstruction that it performs. We are also filming
various construction activities, anticipating their
use in future public presentations. We believe that raising
the media profile of SuperNEMO will complement other particle
physics news stories in the media and help to maintain the
interest of the public and in particular school students who
may be thinking of studying physics at university.

See "Pathways to Impact" for further information.